University of Edinburgh Core Equipment Grant 2024

The University of Edinburgh Core Equipment Grant 2024 will support 3 discrete items of equipment:

An enhancement of the University of Edinburgh’s capacity for in-depth high- throughput proteome analysis of engineered biological systems. This will expedite discovery and scientific translation through establishing reliable, reproducible, rapid and informative protein and peptide analysis at high throughput both to characterise engineered biosystems with genetic interventions and to produce high-value biologicals.
An instrument to produce high-throughput measurements of a wide range of biomolecular interactions. The reliable extraction of kinetic parameters and measurement and characterisation of biomolecular interactions are critically important in drug discovery and development, as well as many other fields at the intersection of biophysics, chemistry, biology and medicine.
An upgrade to the School of Informatics compute cluster to support state-of-the-art research in computer systems. Research in computer systems requires a flexible, configurable cluster of CPU nodes connected though fast networking. The School of Informatics runs such a cluster, which is however now at full capacity. Upgrading the network switch and host adapters and replacing an aging node will enhance the productivity of the cluster and make it possible to support additional research groups, enabling research which increase the diversity both of access and of the range of topics.